Development of Novel Miniaturized Device Technologies for Point-of-Need Diagnostics

The overall aim of this PhD project will be focused on development and clinical validation of advanced devices for point-of-care diagnostics. This project is of a highly interdisciplinary nature, at the interface of microengineering, physics and medicine, will focus on developing and engineering new methods for improved and accurate detection and assessment of diseases as well as understanding, monitoring and controlling the cellular and tissue responses to therapeutic treatments.
By engineering novel intelligent advanced spectroscopic techniques to non-invasively detect and quantify diseases at the point-of-care, this project will make important advancements in several fields, envisioned to lead to high-impact publications and patent protection. The multidisciplinary nature of this project will enable developing strong collaborations and integrating scientific findings with related projects as well as building broad skills-set that will maximize the knowledge and chances in making an impact on the world's academic and industrial stages. By diagnosing, monitoring and clinically evaluating patients and better understanding of underlying mechanisms of the diseased tissue and biofluids, the outcomes of this research will lay a platform towards revolutionizing the ways of improving the health and quality of life for millions of people worldwide.